Early-warning platform for children’s mental health and wellbeing

Studybugs provides a unique communication platform for children's health, used by thousands of schools and parents across the UK. Via the Studybugs app, parents have already posted more than 8,000 absence reports describing their children's mental health symptoms, ranging from mild anxiety to self-harm. In this project Studybugs will, in consultation with schools, parents and mental health and wellbeing specialists, investigate the feasibility of extending its platform to facilitate early diagnosis and intervention by schools, to improve children's mental health and wellbeing, while alleviating pressure on the NHS.